Political Theologies:Responses of Religious Leaders and Authority Figures In England to Contemporary Issues of Freedom of Expression

If the European Enlightenment marginalized the political role of religion, current evidence shows a renewed importance for religion in global governance (Casanova, 1994; Gearon, 2002; Haynes, 2006; Hanson, 2006), increased interest in political theology (de Vries and Sullivan, 2006; Scott and Cavanaugh, 2007), and concentrated academic enquiry on the role of religion in public life (http://centres.exeter.ac.uk/nrpl/). \n The events of 11 September 2001 have further heightened though an often negatively perceived role of religion in world governance (Hanson, 2006). In terms of freedom of expression, the 'Danish cartoons' in Jyllands-Posten and Pope Benedict XVI's Regensburg address have all reinforced in the popular imagination religion's, and specifically Islam's, perceived role in the repression of freedom of expression (Schall, 2007). Such perceptions highlight how little comparative work has been done to examine the range of religious responses to issues of freedom of expression. \n Focused on responses of religious leaders and authority figures in England to contemporary issues of freedom of expression, Political Theologies will investigate, map and conceptualise notions of authority and leadership within disparate religious traditions in England, and thus advance our knowledge of contemporary relationships between religious and secular authority, with specific regard to issues of freedom of expression. The research will be of direct relevance to wider international debates around freedom of religion and freedom of thought, opinion and expression. AHRC here commented on the need to distinguish between freedom of expression and freedom of the press. Political Theologies will address this but is likely to demonstrate the difficulty of separating one from the other (Alexander, 2005; Appignanesi, 2006). \n In contemporary political philosophy, where authority is conceptually fundamental to understanding and justifying polity, governance and law (Christiano, 2004; Raz, 1990; Shapiro, 2002; cf. Waldron, 1999), the research will produce a new, fresh and original empirical/ theoretical contribution to debates in which the political realities of contemporary religious authority and leadership have arguably been underplayed (Rawls, 2001; Dombrowski, 2001; Taylor, 2007). These 'political theologies' will provide new conceptualisations of religious authority and leadership in contemporary England through grounded, empirical evidence from the traditions themselves. This new, rich source of data will form the basis of further theoretical analysis, and a major contribution to the emergent field of political theology itself, and should satisfy the AHRC request that the re-submission develop a theoretical framework for authority, distinguishing between religious leaders and authority figures. (Refining these theoretical perspectives, including the distinction between religious leaders and authority figures, will also be further, directly and explicitly, addressed now in the interview schedule.) \n This research is strongly speculative in making inroads into untrammelled territory, namely regarding our limited empirical knowledge of religious authority and leadership in relation in moments of 'cultural crisis'. More widely the research will here provide new knowledge and understanding of religious attitudes to secular authority, especially legal, and particularly human rights frameworks. The research will thus broadly enhance our knowledge of the nature, scope and influence of religious authority and leadership in England today.\n The Department of Theology, University of Exeter, will now act as a Project Partner, facilitating dissemination of findings through the Network for Religion in Public Life, http://centres.exeter.ac.uk/nrpl/.\n\n\n

Potential impact
Political Theologies will closely correlate academic beneficiaries with social and economic impacts, including: fostering global economic performance, particularly in the creative industries; increasing effectiveness of public service and policy - community cohesion; enhancing quality of life, health and creative output. \nWho will benefit?\nPolicy makers, governments (at regional, devolved, national and or transnational levels)\nNational\nDepartment of Children, Schools and Families (DCSF), http://www.dcsf.gov.uk/index.htm \nQualifications and Curriculum Authority (QCA, UK), www.qca.org.uk \nReligious Education Council of England and Wales Chttp://www.religiouseducationcouncil.org/\nTransnational\nCEC (Conference of European Churches), http://www.cec-kek.org/content/history.shtml\nCouncil of Europe, http://www.coe.int/\nIARF (International Association for Religious Freedom) http://www.iarf.net/\nInterfaith Education Project, WCC in cooperation with Hartford Seminary, USA, http://www.hartsem.edu/EVENTS/news_HSWCCprogram.htm\nIRLA (International Religious Liberty Association), http://www.irla.org/\nISESCO (Islamic Educational, Scientific and Cultural Organization), http://www.isesco.org.ma/\nOslo Coalition on Freedom of Religion or Belief, http://www.oslocoalition.org/\nUNESCO (United Nations Educational, Scientific and Cultural Organization), http://portal.unesco.org/en/ev.php-URL_ID=29008&URL_DO=DO_TOPIC&URL_SECTION=201.html\nWCC (World Council of Churches), http://www.oikoumene.org/ \nPublic sector agencies or bodies\nCitized www.citized.info\nCitizenship Foundation, www.citizenshipfoundation.org.uk\nProfessional Association of Citizenship Teachers, http://www.teachingcitizenship.org.uk/ \nInstitute of Citizenship, http://www.citizen.org.uk/ ; National Association for Standing Advisory Councils for Religious Education (NASACRE), http://www.nasacre.org.uk/ \nInternational organisations\nAs above.\nThe third sector, including charities, museum and galleries, organisations and individuals in the creative arts\nEnglish PEN, http://www.englishpen.org/; IFEX, International Freedom of Expression eXchange, http://www.ifex.org/ \nThe media\nIndependent film-making, http://www.essex.ac.uk/events/event.aspx?e_id=128 \n(Professor Gearon has acted as consultant for the awarding winning documentary film-maker Rex Bloomstein]\nLocal communities or the wider public in general \nThe Religious Education Council of England and Wales http://www.religiouseducationcouncil.org/ \n\nHow will they benefit?\nThe research will provide a rich and valuable source of evidence to inform public debate around freedom of expression, linking academic scholarship and research with informing public opinion. The research will contribute to inter-faith dialogue, debates between religious and secular perspectives, and contribute to wider debate and policy, especially in community cohesion, for example: http://www.neighbourhood.gov.uk/page.asp?id=519\n Political Theologies fulfils AHRC's KT Strategy 2008-2011 in all four key areas of KT activity: 1. In policy development and advocacy through outreach to religious communities; 2. In building and sustaining strategic partnerships by collaborations within and beyond the Academy; 3. In connecting partners across academic disciplines with policy makers at national and international levels but also through the third sector, including religious communities and non-government organisations concerned with freedom of religion or belief and freedom of expression; 4. In developing new models of how research can outreach from the Academy into the wider community, locally, nationally and internationally. \n\nWhat will be done to ensure that they benefit? \nListed dissemination plans will be supplemented by using the mainstream media, press releases and interviews. A wide range of governmental, inter-governmental and non-g